University of the West of Scotland and Houston Kiltmakers Limited KTP 24_25 R4

To digitally transform a 4th generation family business, enhance management capability and accelerate both UK and international growth whilst maintaining the tradition and artisanal nature of their core service offerings.